iStudio Design.com

Our aim is to create the first ever, online Desktop
Publishing (DTP) and design Web Application
(WebApp): iStudioDesign.com.
iStudioDesign.com will enable users to create,
edit and store complex layout documents such as
magazines and technical manuals whilst in their
web browser. This is often known as working
~~or software as a service (SaaS,
as users can work from any computer with an
internet connection and a web browser.
. :·])Users of iStudioDesign.com will be able to
,, collaborate with other users in real time and work
on the same document at the same time. For
example, when students are working on the same
assignments, Student 1 enters something into the
assignment and Student 2 will see the changes in
real time and be able to respond to them
immediately. This cuts down the need for users to~
compare and consolidate their individual files a
both users can edit a single document at the
same time.
To enable complex designs, drawings and layouts
to be created within a web browser we will be
pushing the boundaries of Javascript and
embedding the powerful c:four layout engine to
()provide the end user with complex layout
algorithms and rendering in a timely manner.
RaiiStaff is in the unique position of having a state
of the art codebase (the c:four engine) at a time
when internet technologies are developing up to a
level at which a DTP WebApp is possible. From
our internal desktop market research we have not
found or identified any other web application
capable of desktop publishing and page layout.